Application of NLP to automated COSD (in Ovarian cancer and other malignancies)

The work proposed will apply NLP techniques to the automated extraction of structured data required for the completion of the COSD dataset from clinical, radiological, pathological and surgical records. The tool would guide the clinician to include critical features in the annotations and reports defined in a disease setting relevant manner providing interactive feedback in real-time to critical fields for which structured data has not been included or is unclear.